YAMOT - YASA Motor redesign to enable the motor to be produced at a cost and in the volumes the automotive industry requires over the next decades

This project aims to develop a direct drive Yokeless And Segmented Armature (YASA) motor that will be ready for volume production in 2014, two years after the successful completion of the project. Research at Oxford University (OU), as part of the TSB funded LIFECar project, resulted in a demonstration YASA motor. It has significantly (2-3 times) higher specific torque than alternative motors at a rating of 500Nm. This enables the removal of the gearbox and differential saving further weight and improving vehicle efficiency. Whilst the innovative YASA machine has been shown to be low in weight, and achieve high efficiencies it is the primary aim of this project to also show that the motor can be manufactured at costs and standards acceptable to the emerging electric and hybrid automotive industry.